Highly efficient time-domain quantum chemistry algorithms

The current state of Theoretical and Computational Chemistry is a paradox -- the fundamental equations governing physical reality in the chemical energy range (1-100 eV) are known completely, yet their exact solutions are in most cases far too complex to be computed: the best we can currently do, even with the largest modern supercomputers, is about the size of the benzene molecule.

This basic computational problem is solved using physical approximations: calculating a given property to a given accuracy is often a much simpler task than obtaining the full molecular wavefunction. Computational Chemistry currently employs a large array of such approximations -- from the crudest (molecular dynamics) to medium accuracy (semi-empirics and density functional theory) to high accuracy (configuration interaction and high-order preturbation theory) to extreme precision (full configuration interaction). The primary parameter that makes an approximation computable is known as "scaling": polynomial (ideally linear) scaling makes an approximation computationally acceptable, whereas exponential scaling generally means that further theoretical work is required before meaningful calculations can be performed.

This project will enable knowledge transfer between three sub-disciplines of Computational Chemistry -- time-domain electronic structure theory, spin dynamics and density matrix renormalization group (DMRG) -- that will bring some of the exponentially scaling computation stages down to polynomial scaling. Specifically, the latest DMRG algorithms will be adopted for dissipative spin dynamics (Cornell --> Oxford, Edinburgh), the state space restriction algorithms from spin dynamics will be adopted for time-domain electronic structure theory (Oxford, Edinburgh --> Stanford, Bristol) and the tensor factorization algorithms used in electronic structure theory will be applied to spin dynamics (Bristol, Cornell, Cardiff --> Edinburgh, Oxford). The six research groups (two US groups and four UK groups) involved in this project have extensive independent publication records on the subjects listed above, and view the possibility of joining forces on the computational scaling problem as a crucial opportunity in the ongoing effort towards improving the efficiency of Quantum Chemistry algorithms.

Faster and more accurate simulation algorithms benefit all application areas of Quantum Chemistry -- computational drug design, biomolecular structure determination, MRI contrast agent design, metabolomics, magnetic resonance and optical spectroscopy, materials chemistry, etc. Our primary objective is to lift the (presently rather low) ceiling of what is possible to accurately compute using Quantum Chemistry techniques.

Potential impact
Just as computation in general has become the cornerstone of scientific discovery, Computational Chemistry has become critical for a broad range of applications from biomolecular systems, to nanotechnology and new materials. The impact goes beyond scientific discovery to include both economic and social impact - increasingly, new technological schemes are evaluated in silico, environmental impact assessments are assisted by modelling, and money is saved whilst animal lives are spared by theoretical pre-screening of molecules before running a pharmaceutical experiment.

This is a low-risk, high-impact project - the basic physics is done, tested and published, the various software prototypes were shown to work well in their respective applicaion areas, and we now seek to amplify their usefulness by adopting them in the adjacent areas of Computational Chemistry. As with any improvement in simulation technology, it is likely that the results of this research will yield patentable and commercially exploitable technology. Our current plan, however, is to release the findings into the public domain without patenting (as open-source software and academic papers), so as to maximize their positive impact on the relevant scientific and technological areas. The software that will be developed in this project can be described as basic theoretical infrastructure that will benefit the whole of Chemistry and related areas of research.